Development of an edge computing device by integrating deep learning model for flame tomographic reconstruction

Due to increasingly tight environment legislation, optical imaging techniques for
combustion diagnostics are becoming prevalent in industrial environments for improved
combustion efficiency and reduced pollutant emissions.
Volumetric tomography (VT) which is one of these techniques is an effective method
used for combustion monitoring and diagnostics as it provides authentic 3D information
for combustion diagnostics. The development of VT has helped in understanding of
complex combustion processes such as flame ignition and combustion instability. Also,
the unique features of VT include non-intrusiveness and easy implementation, which
has made such an optical imaging technique suitable for the spatial and temporal
monitoring and diagnostics of combustion systems.
There are various reconstruction approaches suitable for volumetric image
reconstruction (Fig 1). They include analytic reconstruction which is based on the
mathematical inversion, iterative reconstruction based on numerical inversion and deep
learning-based image reconstruction.